The role of Phosphorus in the Resilience and Sustainability of the UK food system

Technical abstract
Sustainable management of phosphorus (P) is vital for the resilience and security of the UK food system, and the delivery of ecosystem services (ES) such as clean water and biodiversity. Fertilisers and feeds are derived from phosphate rock, a critical, costly and finite resource, whose scarcity or fluctuating cost (P shocks) could threaten the UKs food security. Phosphorus is also an endemic water pollutant due to inefficiencies in the food chain. Improved stewardship of P is therefore urgently needed both to increase the resilience of the UK food system to P shocks and enable the sustainable intensification of UK agriculture. This project aims to enhance the resilience and sustainability of the UK food system by developing adaptive strategies that will reduce the vulnerability of UK farming to future P shocks and optimise the provision of ES. This will require an interdisciplinary approach, as vulnerability is defined by the human, physical, social, natural, and financial capitals that determine the capacity of stakeholders to make adaptations to current P use. This 3-year project will develop methods to characterize the effects of biophysical, social and institutional heterogeneity in catchments on the response of different ES to P inputs and the vulnerability to P shocks. This will enable the identification of farm and catchment scale adaptation strategies for sustainable P management practices to overcome P vulnerability and enhance ES. The project will also deliver the first national P vulnerability assessment for the UK food system and identify priorities for a National Adaptation Strategy. The project will result in novel outputs that integrate catchment biophysical and socio-economic variability into a suite of co-developed, context-specific, and implementable P measures and adaptive strategies that will increase the sustainability and resilience of the UK food system.

Potential impact
The sustainable management of phosphorus at farm catchment and national scale is highly relevant to multiple stakeholders including policymakers and regulators, the agri-food industry, the water industry and the general public. The project has a primary focus on stakeholder engagement through the formation of a Multi-Actor Platform (MAP) covering local, national and global networks and through this stakeholder interaction, the project will therefore have considerable potential research impact:

Policymakers (e.g. Defra) - the vulnerability of the UK food system to future phosphorus scarcity has not previously been assessed. The project will provide evidence to underpin where policy interventions might be necessary to (a) improve the efficiency and sustainability of phosphorus use at multiple scales, (b)to develop a circular phosphorus economy in the UK and (c) sustain the future competitiveness and resilience of UK agriculture and the UK food system.

Water Regulators (e.g. EA) - phosphorus is the primary cause of waterbodies failing to achieve good ecological status in many areas of the UK and regulatory standards to control costly eutrophication are based on phosphorus. The project will provide key indicators of how phosphorus (5R) stewardship can be implemented in catchments for the benefit of water quality and where eutrophication control standards are most likely to be met as agriculture intensifies.

Agri-ffod Industry (e.g. AHDB) - phosphorus scarcity could have a major impact on agricultural productivity and the project will identify the thresholds at which productivity might be affected by P shocks, and what secondary sources of phosphorus may be cost-effectively re-utilised to reduce UK dependence on expensive P fertiliser and feed imports. Phosphorus vulnerability assessments will also highlight where agricultural industries need to innovate for improved efficiency and sustainability of phosphorus use. Understanding catchment heterogeneity to P inputs will help farmers to manage phosphorus more sustainably to meet increasingly stringent regulatory standards for water quality protection.

Water Industry (e.g. Water Companies)- Water companies are at the forefront of phosphorus recovery technologies for wastewater and actively involved in catchment management to improve water quality. The project will provide the evidence to underpin where technology innovation is most urgently needed.

General Public (e.g. Rivers Trusts) - society is generally unaware of the dependency of the UK food system on phosphorus, the environmental impact of phosphorus use in the UK food system or the importance of dietary choice on the future resilience and sustainability of the UK food system. The project will provide key data to address this gap.